Next-Generation, 3-Dimensional Super-Resolution Microscopy

Super-resolution microscopy is an advanced, interdisciplinary, optical imaging technique currently attracting immense interest as a new and exciting way to break the theoretical diffraction limit of visible light (~250nm). Using single molecule control, super-resolution microscopy retains the non-invasive advantages of fluorescence imaging but has the ability to resolve biological structures more compatible with the spatial scale that these events actually take place on, typically attaining resolutions of ~15nm or better. However what is currently lacking in the field is development of next generation fluorophores that will enable us to address challenges in probing biological systems, primarily due to a lack of understanding about how these molecules function. This project is focusing on fundamental physical chemistry, which underpins this research field. The aim is to focus more on the application to real world biological problems. The aim for this project will be to develop techniques in supramolecular imaging for fluorophores and chromophores under realistic environments to investigate biological systems of real interest, for example to visualise the molecular mechanisms associated with the protein aggregation processes implicated in diseases such as Parkinson's or Alzheimer's.